Effective Market Risk Management Using Incentive Aware Digital Twins

The main aim of this project is:
The main aim of the project is to develop a digital twin (realistic simulation platform) of the financial markets that can be used by various participants (such as banks, asset managers, investors, etc.) to assess the impact of deploying AI systems into the markets and by financial regulators to define better market rules. We aim to use agent-based modelling & empirical game theoretic methods to simulate market dynamics, account for incentives and assess risk management strategies.

The key research objectives/research questions are:
1. How well do the current state-of-the-art agent-based models (ABMs) perform when simulating the financial market limit order books?
2. How can the current state-of-the-art ABMs be improved so they are better able to model market phenomena (such as execution market impact)?
3. Can this ABM based market simulator be used to train and explain actions of reinforcement learning agents trained to maximise a certain financial objective?

To achieve these objectives, I will:
1. Perform a thorough literature review on the current state-of-the-art agent-based models and empirical game theoretic methods applied to financial market simulation
2. Evaluate and assess the robustness and effectiveness of these models in simulating real world market phenomena & identify areas for potential improvement
3. Develop novel enhancements to state-of-the-art ABMs to build incentive aware digital twins for the financial markets

The expected novel contributions are:
The expected novel contribution is a high-fidelity market simulator that closely resembles the characteristics of the real-world equity stock markets and allows market participants & financial regulators to understand and explain market phenomenon. This simulator would allow users to test and explain actions of their AI based trading agents, thereby ensuring safety and trustworthiness of these agents before deployment

This PhD is relevant to the following EPSRC research area(s):
Artificial Intelligence Technologies